Heavy Higgs bosons in ATLAS

The student will work as a joint theory-experimental PhD student. Together with Prof. Pilaftsis, the student will look into the phenomenology of maximally symmetric 2HDM models. We will search for such heavy Higgs bosons then at the LHC with the ATLAS detector.